Undertake iterative design development of the world's first, carbon neutral, fully circular, fully repairable, rollator.

Zeal Lifestyle is a start-up focused on developing a new generation of desirable and sustainable mobility products. Zeal's first product will be a carbon-neutral, customer-centric, 4-wheeled rollator, made with Great British design and engineering. It will be a piece of kit someone is proud to be seen with, representing strength, agility, and prosperity.

Zeal exists to disrupt the assisted living market, by removing stigma and enhancing lifestyles through better, user-centric design, and engineering.

**The assisted living sector demonstrates the following problems:**

* The industry's lack of sustainability and circularity undermines environmental goals.
* Mobility aids end up in landfills as they are not designed with a circular lifecycle in mind.
* Over-engineered, clinical product designs (SavantaUK Survey, 2022).
* Heavy and impractical rollators create difficulties for those with limited dexterity.
* The 20th-century online shopping experience.
* Limited configuration options fail to empower users and express their personal identity.
* Isolation and lack of community support for those with limited mobility, using rollators.
* Premium quality rollator price points (£500+) are out of reach for consumers from low socioeconomic backgrounds.

**Zeal solves these problems, offering its users:**

* The world's first carbon-neutral, fully recyclable rollator, empowering individuals with disabilities to make a positive environmental impact.
* A rollator design that can be repaired by end users themselves.
* A distinctive, minimalistic design with the world's first fully integrated break.
* World's lightest rollator at just 4.7kg, outperforming its nearest competitor by 0.1kg.
* Unrivalled customer care and a seamless online journey with accessibility tools.
* Industry-first, unparalleled customisation options include interchangeable seat and wheel hubs, allowing for personal expression.
* A vibrant community of "Zeal-ers" who embrace life and challenge the stereotypes surrounding assistive products together.
* Zeal will offer consumers the opportunity to purchase discounted, refurbished rollators, at a more affordable price. Allowing those from a low socioeconomic background an opportunity to own a pre-loved Zeal, whilst keeping a circular product lifecycle.

Zeal Lifestyle was born from first-hand frustration, witnessing inequality in the assisted living sector, with our Great Aunty Deb (Aged 85, who has limited dexterity). Our mission is to remove the stigma associated with disabilities and ageing. We are committed to revolutionising the assisted living sector and reshaping societal views on assistive products. Stylish, sustainable, and user-friendly mobility aids should be the norm, not an aspiration.